Neural Surface Representations

Neural networks have specially been designed for unstructured data (e.g., point clouds, meshes). Such networks have mainly been used for analysing unstructured 3D data, either for classification and/or part segmentation. This thesis will develop new learning frameworks to facilitate synthesis of novel shapes by considering the inverse modelling problem.